Effect of Convoluted Inlet Distortion Ingestion on Fan Performance

The airflow into combat aircraft engines is made highly non-uniform as it passes through curved intake ducts. This project first aims to identify the components of time-varying, non-uniform inflow and to address gaps in understanding of the mechanisms by which they degrade the stability and performance of high-speed aircraft engines. It will then investigate how to redesign the first-stage fan of these engines for improved tolerance to non-uniform inflow across a range of realistic flight speeds. New insights will be provided into the physics of military-style fans and design trade-offs across realistic flight envelopes. Multiple fidelities of fluid dynamic simulations and novel high-speed blade design techniques will be used to identify flow mechanisms and effective redesign strategies. To validate findings, experiments will be performed using a high-speed experimental wind tunnel rig.